High-Speed Flow Phenomena and Interactions

The PhD studentship is in collaboration with AWE Plc. The aim is to understand the processes and interactions involved in high-speed flows including turbulence. The project will also involve the development of novel flow diagnostic techniques to improve our fundamental understanding and push the frontiers of fluid science and engineering forward utilising state-of-the-art experimental facilities at Glasgow University.